Chromaroma - Mudlark Smart Proposal

Chromaroma is a pervasive game already played by thousands of Oyster Card and Barclays
Bike users across the London transport system. This proof of market project will examine the
idea of aligning the game with local authorities and business groups to promote sustainable
travel and simultaneously to increase business revenues.